A Dry Powder Jet Printer for Dispensing Pharmaceutical Powders.

The specific aim of this project is to develop the QMUL technology to a bench-top powder dispensing system. The commercial product will be market ready within 2 years, providing a lower cost, more accurate system compared to competitors, such as Symyx Powdernium, FlexiWeigh and BIODOT DisPoTM. The bench-top system will act as a first step in validating the technology for scale-up to high-value applications, such as production-line filing of capsules and blisters with pharmaceutical drugs and combinatorial research. The bench-top system will be developed in partnership with Huxley Bertram Ltd, an established engineering company with expertise in designing and developing equipment for the pharmaceutical industry